The role of crosslinguistic influence in Greek child and adult learners' acquisition of English as a Foreign Language

The focus of 2L1 research on crosslinguistic influence has been the syntax-discourse interface (Hulk & Muller, 2000). Based on the observation that children acquire this interface (and thus, the processes it regulates) late, Hulk and Muller (2000) posited the Interface Hypothesis. According to the hypothesis, if a bilingual child's first language is ambiguous (using two structures to express a syntax-discourse interface phenomenon), but her second language is unambiguous (using one of the structures for the same phenomenon), she would use the structure that both languages manifest, even in contexts where her first language would require the other structure. Under this light, the distribution of null and overt subject pronouns (a process that pertains to the syntax-discourse interface) became a fruitful research topic that gave rise to numerous studies. These suggest that, as Hulk and Muller (2000) predicted, bilingual children's use of null and overt pronouns is characterised by crosslinguistic influence from the non-null-subject language (which uses only overt subject pronouns) to the null-subject language (which uses both overt and null subject pronouns) (e.g. Argyri & Sorace, 2007; Paradis & Navarro, 2003; Serratrice, Sorace & Paoli, 2004). Indeed, crosslinguistic influence caused bilingual participants in these studies to produce more overt subjects in their null-subject language than monolingual speakers of the language. Notably, some of the aforementioned studies emphasised that language dominance might play an important role in crosslinguistic influence (Argyri & Sorace, 2007). Albeit groundbreaking, these studies do not involve large samples and, therefore, cannot provide generalizable results. In fact, Argyri and Sorace (2007) conducted one of the few large(r) scale investigations of the phenomenon, but included eight-year-old participants and, consequently, cannot reveal how bilingual children's language development proceeds in its earliest stages.
The approach of L2 research on crosslinguistic influence was different: instead of focusing on structural matters, researchers in the field postulated that feature-mismatch between the learner's first and second language is the cause of crosslinguistic influence (Tsimpli & Roussou, 1991). According to Tsimpli and Roussou (1991), to learn that their language allows null subjects, children must also learn that the number and person features that the subject would otherwise express must be imprinted on the verb. Having acquired their first language's features, children might face difficulties when learning a second or foreign language whose features (and their expression) differs. Under this light, the distribution of subject pronouns became, once again, the main topic of investigation. The studies that were produced under this framework focused on native speakers of a null-subject language (where person and number features are linked to the verb) who were learning a non-null-subject language (where these features are linked to the noun). They suggested that the idea of feature-mismatch was able to explain crosslinguistic influence from the null to the non-null-subject language (e.g. Prenza, 2014; White, 1985). Indeed, according to these investigations, learners produced more null subjects in their non-null-subject language than monolingual speakers of that language, while proficiency was seen as an important factor in decreasing the robustness of crosslinguistic influence (Prenza, 2014). However, these studies included small, non-generalisable samples and focused on adult learners; thus, not unlike 2L1 investigations, they cannot elucidate the process of bilingual language development.
The two strands of research are similar despite their differences. Both agree that crosslinguistic influence is prominent in language development and occurs due to linguistic reasons. The precise linguistic reasons differ - with 2L1 research suggesting structural ambiguity, and L2 resea